University of Strathclyde and Aggreko Plc

To apply advanced data analytics and machine learning to maximise reliability, enhance customer experience and inform development of the next generation of mobile power platforms.